Piecewise deterministic Markov processor samplers

The thesis will investigate theory and methodology for simulating complex continuous distributions using non-reversible MCMC methods constructed from piecewise deterministic Markov processes.